Pea Downy Mildew diversity in the UK

Technical abstract
The collaborative project between JIC and PGRO aims to provide growers with information about Downy Mildew (DM) race structure, geographical spread in the UK, varietal tolerance to races and the value of sources of resistance identified within the Pulse Crop Genetic Improvement Network across current UK growing areas. Pea DM is a major disease of both vining and combining peas in the UK and current conventional control options are limited to a seed treatment, rotational management and varietal tolerance. However there are reports that some varieties do not perform well in all pea growing areas due to the presence of different races of DM. The project aims to investigate pea DM population diversity in the UK and produce a map to illustrate relative occurrence of races and to support the later genetic studies. Current commercial varieties will be tested for susceptibility to different DM races to inform growers of varietal tolerance in specific areas. The information will be provided to growers to aid regional varietal selections. Improved knowledge of varietal selection will help to reduce the reliance on seed treatments.

In parallel, genetic studies will evaluate markers appropriate for the introgression of an identified resistance gene into commercial breeding stocks. Collaboration with the breeding industry will assist their selection and breeding programmes to develop improved resistance through genetic knowledge of current sources of resistance, alongside analysis of historical data relating to Pisum germplasm stocks, for which new molecular tools may now be exploited